Binding Blocks UK: Nuclear Physics Education - Empowering teachers and schools

The Binding Blocks programme was established in 2015 to engage school students and members of the public with cutting-edge STFC nuclear physics research. It has grown and evolved considerably since this point, particularly through Christian Diget’s Leadership in Public Engagement Fellowship (2018-21) and the Nucleus Award (2021-24). We are now looking to utilise the most successful aspects of the programme, as evidenced through external evaluation over the past four years, to create a world-leading nuclear physics programme that empowers teachers, schools, young people and the nuclear physics research community.
The ‘Binding Blocks UK: Nuclear Physics Education - Empowering teachers and schools’ programme (hereafter BB-UK: Empowering teachers and schools) will focus on three main areas:

Working with young people directly through the continued roll-out of nuclear physics masterclasses for both pre-16 and post-16 students.

In addition to being well-received by students, external evaluation has demonstrated that these masterclasses change student perceptions of nuclear physics and make a measurable contribution to the choices of young people to study physics in the future. This is particularly significant for groups currently underrepresented in physics, including women/girls, ethnic minorities and those from disadvantaged backgrounds, all of whom gave disproportionately better feedback on the masterclasses. By continuing and upscaling these programmes, we hope to continue to both extend and widen participation in physics at both A-level and degree level.

Empowering teachers and schools through training, a loan kit programme, teaching materials, and tailored support.

The Binding Blocks programme has been consistently well received by teachers, with training/resources considered to be high quality and relevant to the curriculum. An extensive loan kit with comprehensive supporting resources has been developed and piloted in collaboration with teachers. By rolling out this programme, we hope to not just extend our reach to more young people, but also to upskill non-specialist teachers and improve the retention of physics specialist teachers.

Embedding a collaborative culture of Nuclear Physics Outreach on a national scale.

By working in collaboration, the impact of the Binding Blocks programme is extended. This brings benefits to the education sector as a whole, and to specific individuals and organisations (for example, new skills, connections, access to best practice, professional development and career progression, increased profile and credibility).The programme is already very established across the STFC nuclear physics community, and BB-UK: Empowering teachers and schools will further embed this culture by engaging PhD students across all UK nuclear physics groups.